University of Staffordshire and Stoke-on-Trent City Council - AKT4

To evaluate the impact of an innovative care pathway between housing and drug services for 'Monkey Dust' and poly-drug users with accommodation need in Stoke-on-Trent. We will use a joined-up approach to give a unique and valuable insight onto the care pathway, identifying future changes and potential for wider scalability.